Can structural realists do experiments?

From the arrangement of the periodic table to the shape of a DNA molecule, science is often more
concerned with the relations between objects - with structure - than with the objects themselves. In
fact, a popular view among philosophers is that science can reveal only the structure of the world,
and that we shouldn't place stock in the entities in which our theories are couched. This structural
realism (SR) has risen to become the dominant position in the scientific realism debate, finding
particular favour among philosophers of physics.
Learning about SR as a practicing experimental physicist, however, I have been struck by the
concern that it is not well suited to describe the practice of experimentation. To put it crudely: we
cannot do experiments with abstract structures, but need to connect these structures to worldly
entities like particles and detectors. In this PhD, I hope to explore the force of this concern by testing
SR against the process of experimentation in my current field of condensed matter physics. If SR
survives this test, then it will have been made substantially more precise in the process; if it fails,
then philosophers will have to look elsewhere for a viable realism about physics